HomeSafe : Private and Personalised in-Home Monitoring to Support People Affected by Dementia

To develop security and privacy-aware methods to process sensitive data in a protected environment in the home. Data processing methods can be implemented on the edge devices within the home using federated machine learning models that combine edge-based processing for personalised models and Cloud-based population models using latent variable and extracted features from the noisy, imbalanced, and dynamically changing home-sensory data.

The key objectives of the proposed PhD research include: Developing adaptive and controllable security mechanism and privacy control rules for in-home data. Edge and Cloud data integration and federated machine learning methods to provide personalised analysis for activity and physiology pattern change and detecting the risk of adverse health conditions. Developing security, privacy and trust evaluation and verification mechanisms to ensure the integrity and safety of the data and detecting adversarial attacks that may affect the performance of the machine learning models.